University of the West of England Bristol And Jacarta Limited

To embed electronics capability to help develop innovative monitoring products to meet changing market demands and maximise new opportunities.